Planetary Networks of the Artificial Intelligence Systems: Human Workers and Labour Markets in the Global South (Planetary AI)

Artificial Intelligence has altered and in future going to influence the way our economies and societies are organised and function. The economic systems are increasingly being digitalised which has generated the growing chorus around digital economy. Digital data-fuelled devices be it in our homes or workplaces, are shaping human interactions. The machines of today are going to define the human life of tomorrow. While the bold proclamations about digital technologies and their development impacts have received extensive coverage, it is rarely acknowledged that behind most contemporary digital transformations and advanced digital technologies is human labour.

Just like the profitable commodities of earlier decades (oil, diamond, gold), contemporary digital products (autonomous vehicles, machine learning systems, next-generation search engines) are sourced and developed by workers in the low and middle-income regions. It is this behind-the-scene human labour that faces uncertain future. The centrality of labour from the Global South in some of these technologies raises critical questions around the new division of labour, developmental impacts for workers, and what the future would look like for workers on the continent and also other low and middle-income regions. The project explores these issues about our rapidly changing world of work and the implications on humans and regions that motors the global digital economy.

The four-year project uses mixed methods to conduct a comprehensive empirical and theoretical assessment of behind the scene human labour in the Global South and leverage cross-country project partnership to develop analytical insights into the data work value chains of AI. By bringing theoretical sophistication and grounded empirical insights, the project's overall contribution is to unravel the geographies of data work and its implications for LMIs.

The Planetary AI project will: (1) develop conceptual frameworks for studying data work value chains and labour market transformation, (2) generate empirical data on the scope of data work across the four case study countries and its developmental impacts (e.g. access to decent work), (3) produce research outcomes useful for academia, policy and practice. By combining discourse analysis, surveys, in-depth interviews, it captures the socio-political and economic transformations associated with the rise of data work across the Global South.

Hence, the project contributes not only to the academic and policy debates surrounding AI, employment, and poverty reduction but will also be crucial in shaping the future rounds of digital-related development projects in low- and middle-income (LMI) countries. It also addresses policy-level changes required to protect the vulnerable sections of the society who are affected by the changing dynamics of technology and work.

To make sure the project reaches a wider audience, it has developed multi-stakeholder networks of project partners. The ILO, business owners, policy makers, and data workers will be closely involved. Their expertise and networks will ensure it reaches actors who can influence the world of work. This is urgently needed as the risks of AI use has exposed the need for adequate regulatory reforms so that workers in the Global South are protected in their everyday lives. This project provides tools and evidence to ensure that such reforms are designed to strengthen policies related to labour standards, employment law, and social protection in the Global South and beyond.